Disease resistance innovation cluster

Technical abstract
The disease resistance innovation cluster develops fundamental discoveries about the immune system of plants so that more disease resistance in crops can be improved. Early recognition events triggered by the detection of pathogen-associated molecular patterns (PAMPs) in cereals and brassicas are studied. Methods to study PAMP-triggered immunity (PTI) are being developed, and applied to diverse accessions of these crop species. The involvement of PTI in quantitative disease resistance (QDR), and important breeding target, is being evaluated to develop markers for this trait in crops. In addition, transgenic crops modified for PTI responses are being generated to test the activity of specific genes in disease control. The work forms the basis for crop improvement by conventional breeding to develop more durable, broad-spectrum disease control. The research underpins the strategic mission of JIC, and is undertaken in parallel with knowledge exchange and commercialisation activities to deliver the science to industry.